Q-Bot Modular Arm

Q-Bot provides robotic services to the built environment, that allow easier, cheaper, safer and
more effective execution of tasks than is currently possible with existing practises. The
robotic systems developed by Q-Bot empower operators, making them more efficient and
productive; enable construction companies to offer new services to their clients; and helps
create buildings that are energy efficient, cheaper to run and more comfortable.
The initial application is the retrofit of insulation to UK buildings at a fraction of the current
cost, and with none of the hassle of traditional methods. The patent pending technology and
process uses a robot to intelligently apply insulation under floors, an environment which is
currently inaccessible for human operatives without prohibitive disruption and expense.
Insulating the floor with Q-Bot gets rid of cold draughts, makes cold floors warmer and lags
hot water pipes, as well as saving an estimated £150 - £300/year in lower energy bills for a
typical home. By combining robotics and advanced tools with one of the most pressing needs;
upgrading our existing buildings to improve energy efficiency, Q-Bot provides a real, scalable
and cost effective solution to meeting targets for CO2 reduction and affordable warmth
without the hassle of traditional methods.
During the development and testing on site a novel design for a modular robot arm was
identified that is simple and intuitive to use by an operator. The proposed design would allow
operators to access tight spaces where the existing robotic vehicle cannot, clear rubble and
debris, inspect services and apply insulation to ensure the job is complete. Therefore the
objective of this project is to prove the concept works with a prototype, test and quantify its
performance.